The Royal College of Art and Ogilvy Health Limited KTP 22_23 R3

To develop a unique Digital Graphic Design System that will allow doctors to read and understand new medical data quickly and easily, on digital devices. It will help these doctors make more informed decisions with their patients.